How do bacteria contribute to aggressive prostate cancer?

Prostate cancer (PCa) is the second most common cancer in men worldwide and ~307,000 men die every year. It is known that infectious agents, such as bacteria and viruses, are involved in the development of a variety of cancers such as cervical, stomach, and bladder cancer. The causes of PCa and the development of advanced disease remains obscure, but there is good evidence that infectious agents could be one cause.
This project will examine the question of how infectious bacterial agents are involved in the development of PCa, or whether their presence is opportunistic. The project will sequence and identify potentially novel bacteria that are associated with a poor outcome; determine the associations between bacteria, aggressive disease, and human cancer cell changes by mining existing cancer and urine datasets; and investigate mechanisms of action between host and bacteria. This research has the potential to reveal how bacteria can be used to predict the best treatment to receive and reveal new treatment possibilities to prevent or halt aggressive cancer.